Photoelectrochemical Upcycling of Biomass-derived Cheap Diols to Valued 3D Structures

The pharmaceutical industry urgently calls for new methods to synthesize molecules with more '3D' (sp3-) character, which enhance physical property favorability and target binding selectivity in biological systems.[1,2] Typical pharmaceutical industry synthetic methods (Pd-catalyzed couplings, amide bond formations)[3,4] generate 'flat' molecules that cause high attrition in drug discovery.[1,2] This project proposes a paired photoelectrochemical catalysis method to directly access ring-fused systems - as precursors to high '3D' character compounds - from cheap, bio-abundant diols (e.g. catechols, <0.5 £/g, derived from lignin).
Reductive C-O bond cleavage of esters historically requires dissolving metals such as alkali metals or SmI2, which are impractical on scale and can be unsafe/toxic. Phosphonate or phosphinate P(V) esters impart better reactivity as alcohol activators for SET reductions and C-O cleavages. Our group recently demonstrated how molecular synthetic photoelectrochemistry (PEC) conditions achieve this transformation at room temperature without alkali metals (Figure 1), accessing C(sp3)-O bond cleavage and carbanion intermediates at low constant cell potentials (Ucell = -1.6 V).[5] When a leaving group [alpha]- to the carbanion is eliminated, synthetically useful olefins result.

Based on this precedent, in work package 1 we will leverage cathodic PEC with a molecular catalyst to reduce cyclic monoarylphosphonated diols or diaryl phosphinated diols B1/B1_2, affording C(sp3)-O cleavage and carbanion formation (Figure 2). Fragmentation of the carbanion affords the diene in situ. Simultaneously, oxidation of catechols occurs at the anode to afford quinones in situ. The diene and quinone are stable under the reaction conditions and diffuse away from the electrode surfaces to meet and react in a classical Diels-Alder fashion. This affords diketones 5, as useful precursors to sp3-rich pentacycloundecane 'birdcage' compounds, which are attractive to medicinal chemists[6,7] in lieu of the quest for more three-dimensional, clinically successful molecules.[1]

In work package 2, we will target the generation of arynes (B5) in situ by PEC reduction of monoarylphosphonated 1,2-catechols (B4), which combine with anodically-generated electron-poor olefins (A4) in [2+2]-cycloadditions affording 6 (Figure 3). We will first optimize the cathodic PEC reaction in the presence of stoichiometric benzoquinone and sacrificial anode, before pairing it with the anodic oxidation of hydroquinones.
References:
[1] J. Med. Chem. 2009, 52, 6752-6756
[2] ACS Med. Chem. Lett. 2015, 6, 722-725
[3] Nature Rev. Drug Discov. 2018, 17, 709-727
[4] Org. Biomol. Chem. 2006, 4, 2337-2347
[5] Angew. Chem., Int. Ed. 2021, 60, 20817-20825
[6] Med. Res. Rev. 2004, 25, 21-48
[7] ChemMedChem 2012, 7, 1009-1019